RISC-V GENERATION OF HIGH-PERFORMANCE AUTOMOTIVE PROCESSORS & COMPUTING PLATFORMS (RIGOLETTO)

RICOLETTO's primary objectives is to define the architecture of a real-time RISC-V automotive microprocessor tailored to the requirements of software-defined vehicles. The specific objectives include designing a scalable and energy-efficient microprocessor architecture capable of meeting the computational demands of automotive applications. Additionally, it aims to implement real-time capabilities to ensure deterministic response times for critical automotive functions such as collision avoidance and autonomous driving. The integration of hardware accelerators for tasks such as sensor fusion, image processing, and machine learning is also a key objective to enhance the performance and efficiency of automotive systems. Ensuring compliance with automotive safety standards such as ISO 26262 is essential to guarantee the reliability and robustness of the microprocessor. Finally, benchmarking the proposed architecture against existing state-of-the-art (SoTA) automotive computing platforms will be crucial to evaluate its performance, power efficiency, and suitability for real-world applications.

QUB brings over three decades of competitive academic research and internationally leading expertise in System on Chip (SoC) and hardware accelerated computing for machine learning, image and vision, network processing and cyber security. Successful academic research in form of key technologies have been licensed to industry and spun-out as successful startup companies, underpinning many SoC products. Within RIGOLETTO, QUB will undertake research in Machine Learning (ML) and hardware security related research and prototyping for real-time RISC-V automotive microprocessor architecture. Main focus will be the tightly coupled integration of accelerator and the extension of RISC-V instruction-set to support ML accelerator technologies, beyond the traditional lookaside approach.

SEDA-UK is a leader in the Electronic Design Automation industry and brings state-of-the-art tools supporting RISC-V based IPs, SoC, platforms and demonstrator: software trace and debug solutions that will be used in conjunction with the IPs, platforms and demonstrators developed by the RIGOLETTO partners using Tessent Embedded Analytics.

Codasip UK Limited is the leading European provider of customizable RISC-V processor IP and tools. Cdasip products enable rapid and cost-effectively custom processor designs tailored to their specific application needs. Within RIGOLETTO, Codasip main focus will be on feature requirements, specification, architecture design and implement of safety/security needs of the RISC-V application-class processor for the automotive domain.